The impact of the university environment on undergraduate student mental well-being during first & final years at Scottish universities

To further the understanding of mental well-being during the transition to and from university, this study aims to investigate the stressors and resources in the university environment and their impact on undergraduate student mental well-being during first and final years at Scottish universities.

1. What impact does the transition to university have on 1st year students?
i. How does the well-being of students change during their first year on a University campus?
2. What impact does anticipating the transition from university have on final year students?
i. How does the well-being of students change during their final year on a University Campus?
3. What stressors and resources in students' physical and social environments are associated with student mental well-being?